A novel approach to scaling up production of Brazzein - a natural, non-caloric protein sweetener and sugar alternative that can address UK and global sugar-related obesity epidemics and health challenges

Tackling sugar-related obesity and health challenges through a novel approach to scaling up production of Brazzein - a natural, non-caloric sweetener and sugar alternative.